CoolCows - developing and demonstrating a new model using genomics and IVF to rapidly breed more methane-efficient, sustainable cattle

The environmental impact of cattle is frequently challenged, particularly with regard to methane production, yet significant variations in carbon emissions (per unit of milk or meat) exist between countries, farming systems, herds and individual animals. This project utilises the latest technology to determine and demonstrate the best model in breeding cattle for improved sustainability, establishing a line of highly methane-efficient animals for dissemination of these hugely important genetics throughout the industry, and showing the importance of cattle breeding as an integral part of farming strategy as we look to achieve net zero by 2050 and beyond whilst ensuring and improving health, welfare and food security.